University of the West of Scotland and Prefabricated Access Suppliers and Manufacturers Association

To deliver improved and expanded training through the development of a Virtual Learning Environment (VLE) delivery model.